Gendered Disorder: Popular Politics in Northern Scottish Burghs, c.1540-1603

Co-supervised between the Universities of St Andrews and Dundee, this study accesses exceptional and under-researched archival material to investigate governance and renegotiations of power in northern Scottish burghs between c.1540 and 1603. In this period, Scotland was subject to intense socio-economic pressures. This lent new significance to the preservation of social order through the household and community and thus, early modern governance intentionally involved the whole populace. This opened room for negotiation between the governors and governed, allowing scope for sustained popular political action. Behaviour that deviated from expected gender norms within the patriarchal hierarchy thus assumed heightened political significance. Positioning urban inhabitants as political protagonists in this gendered political culture, this study will enhance understanding of the exercise and experience of power in sixteenth-century Scotland, asking first, how burgh governance took place in northern Highland burghs, and second, what methods, strategies and spaces urban inhabitants employed to renegotiate power.
As crossroads between Highland and Lowland cultures, Inverness, Elgin and Banff offer unique perspectives for the investigation of popular political languages, gender and disorder. Despite extensive archival materials, these burghs remain understudied, with scholarly attention limited to the seventeenth century. Burgh court records for Inverness (1556-1603), Elgin (1540-1603) and Banff (1546-1603) offer an exceptionally early source base compared to many Lowland burghs, whose records were impacted by successive English invasions. This project also answers historiographical calls to understand popular political culture in sixteenth-century Scotland, doing so through a gendered framework to demonstrate that urban activity, speech, and protest manipulated gendered societal norms to create and disrupt social control. These strategies will be tested across the Reformation of 1560, to assess the impact and use of Reformed institutions and expectations on popular political activity.